Power-to-gas via microbial electrosynthesis of methane from biogenic CO2

The UK Government has committed to decarbonising the electricity system by 2035\. To ensure this ambition becomes a reality, we need to double down on efforts to deploy a reliable and resilient infrastructure for long-term energy storage. Efuels Technologies Ltd is developing a novel power-to-methane technology to store renewable electricity within the existing natural gas infrastructure. Incumbent technologies are integrated multi-step processes. They are expensive and have poor conversion efficiencies and energy losses. Our solution leverages the scientific principles of microbial electrosynthesis to produce synthetic methane in one single step, and therefore at a fraction of the costs of Incumbent solutions.

The Fast Start innovation funding will allow the company to build evidence of market validation and a bench-scale prototype for the technology. The project will take place in the Energy Laboratory of the University of Surrey and the funding will be spent on staffing, materials, and consumables. If the technology is successfully upscaled, generators and aggregators could use curtailed electricity to convert biogenic CO2 into methane and profit from selling services within the Balancing Energy Market. The biogenic CO2 can be obtained from biogas (50-40% CO2). The technology could create a unique bi-directional link between the electricity and gas industry, which could help market participants maximise the value of their assets with a higher degree of flexibility.